High Power Fiber Based Mid-IR Supercontinuum Sources

Lasers have the unique capability to deliver highly collimated light across a wide range of wavelengths (colours). Laser imaging does not currently extend to the mid-infra red region, which although beyond the detection range of the eye can be useful in a similar way that night-vision is of practical assistance today. Furthermore, when the light from an object is analysed, the specific colours enable identification of different molecules by their absorption signatures . Conventional glass fibers are opaque at these wavelengths, but new glasses and fiber designs have recently become available with improved infra-red transmission properties. The proposed research will use this technology to create wavelength tunable laser sources. As the complexity and cost of current lasers severely restricts the number of users the proposed research will use glass fibers to develop more practical laser sources for the future. Glass is a good laser material since it is an inexpensive solid, and by using a fiber light-pipe geometry to maintain alignment complex mirror arrangements can be avoided. To create such sources research is needed in a study of the characteristics of both the lasers and the fiber geometries to obtain an optimum combination. Laser development requires new materials, theoretical modelling, and experimental work. The novel materials currently emerging from the host University's laboratories would be used to develop fiber laser sources that may become the preferred choice for future scientific and industrial laser users.

Potential impact
The primary goal of this project is to develop high power mid-IR broadband sources. The new experimental data will provide required information about the nonlinear material characteristics and Raman response which will enable more accurate numerical modelling to be performed in the future. Therefore the work will give impetus to research in a range of areas and dramatically speed up the development of the technology for the user community. This technology is still in its infancy and thus has considerable potential academic impact in the near term. Looking further ahead however, the broad operational wavelength range of various non-silica glasses could be exploited to realise devices with applications not only in the mid-IR, but also in the far-infrared (8-10 microns) for use in medicine since several tissues have absorption at those wavelengths allowing OCT imaging to be implemented. Thus the success of this project has the potential to lead to a number of technologically useful results that will influence a wide range of sectors. During the project, the understanding of fiber-based mid-IR continuum generation will significantly improve, ranging from improved understanding of the toughness characteristics of the glass including heat induced damage, and peak-intensity induced damage in both the bulk material and at the material surface. Comparison of tellurite microstructured fiber performance and commercial ZBLAN fibers in the same test environment will provide a ready benchmark for other groups considering the significance of the Tellurite fiber results. The proposed work contains elements of nonlinear optics, laser technology, and numerics, hence will assist the investigator and the PDRA to significantly extend their knowledge. Society in general could benefit from our work in the long term as it addresses applications such as mid-IR imaging. The spectroscopic capabilities of mid-IR are also key as they could enable improved pollution monitoring, and early-stage disease detection. The PI will initially engage with researchers from these other disciplines to exploit the technology developed for such applications. Collaboration with users and potential commercial sponsors will be important to enable transfer of the laboratory demonstrations into products that are widely available. Industrial sponsors or collaborators would benefit because they would be in a prime position to commercialise the results. Manufacturers of fiber technology and equipment would have increased product range and markets. The Optoelectronics Research Centre (ORC) has a notable track record in the generation of patented work and the protection of intellectual property, which would accrue to the University of Southampton, and its spin-out companies e.g. Southampton Photonics (fiber lasers), and Covesion (poled MgO doped LiNbO3).